Plasma-neutral interactions in giant planet magnetospheres

This project will investigate the plasma dynamics in giant planet magnetospheres, using observations of the neutral tori, energetic neutral atoms, and aurora made by e.g., Cassini, Hisaki, HST, Juno.